The University of Hertfordshire Higher Education Corporation and Transpharmation Limited KTP 25_26 R2

To develop an innovative software tool that tracks behavioural and motor function changes, by analysing human facial expressions, utilising advanced machine learning techniques. Benefits include significantly enhancing disease diagnostics and drug efficacy, whilst subsequently supporting company expansion into the clinical trials market for the first time.